Machine learning, computer modelling and signal processing for biomedical data: a contribution to reperfusion arrhythmias understanding

This project falls within the Artificial Intelligence research area from the Healthcare Technologies theme of the Engineering and Physical Sciences Research Council (EPSRC). More precisely, this research will contribute to new approaches for overcoming some of the limitations of deep learning applications in biomedical data analysis, such as dealing with signal and imbalanced datasets, while providing new strategies for reperfusion arrhythmias prediction in patients receiving percutaneous transluminal coronary angiography.

Nowadays, the performance of health care professionals is constrained by their resources' limitations. In fact, several clinicians have to analyse large amounts of biomedical data each time they perform a disease diagnosis or any other decision-making task. Thus, the number of patients that one physician can daily attend could be incremented by providing them support systems, which can automatically show them all relevant biomarkers from an incoming patient's data

Moreover, some biomedical analysis related tasks can already be dealt by automatic systems based on shallow machine learning (ML) models. However, implementing shallow ML approaches implies designing a handcrafted feature extraction strategy, which within the biomedical research field can be overly complicated due to the complexity of the data. Namely, medical datasets are usually multimodal and imbalanced. In addition, these also have much more measures than subjects in comparison to other types of data. Therefore, most of the existing techniques achieve insufficient performance levels for the clinicians to daily employ them (e.g. FOG real-time detection in PD patients state-of-the-art results are lower than 85% for both, sensitivity and specificity) On the other hand, deep learning techniques have proven successful on several of these complex tasks; however, they have difficulties when dealing with small, highly imbalanced and time series datasets.

Therefore, within this study, novel theoretical deep learning models and signal processing strategies for adequately addressing the mentioned difficulties related to biomedical data will be developed, while improving the state-of-the-art results for reperfusion arrhythmia's prediction. More precisely, this work will focus on exploring and expanding the following methodologies and approaches: transfer learning techniques; special deep learning architectures simulating and generative models representation methods; and event prediction models. Furthermore, all our approaches will be evaluated using medical data from patients receiving elective prolonged percutaneous transluminal coronary angiography (PTCA).

The proposed study will be conducted by Julia Camps as his 3-year DPhil project in collaboration with the Computational Cardiovascular Science research group at the University of Oxford. This research group disposes from numerous sources of relevant data to tackle the reperfusion arrhythmias prediction problem. For example, they have a dataset acquired from 108 patients while being administrated elective PTCA. This data is composed of 12-lead ECG signals and images obtained by injecting Technetium Tc99m Sestamibi to facilitate the detection of coronary artery disease by localising myocardial ischemia. Moreover, these group includes scientists specialising in ML and deep learning techniques and computer modelling; besides, it has well-established links with clinical collaborators from the John Radcliffe Hospital through the Oxford Acute Myocardial Infarction (OXAMI) project. The OXAMI is an ongoing project, which aims at finding new biomarkers to predict risk and recovery features in patients with acute myocardial infarction. Therefore, the project will have access to substantial resources regarding both academic and data.